Integrating MRI with spatial transcriptomics to identify “Radio-Spatial Genomic” features of aggressive prostate cancer using artificial intelligence.

Prostate cancer is the most common cancer among men in the United Kingdom, and more than 12000 die from it every year. Men with suspected prostate cancer undergo an MRI scan to identify if there are any suspicious areas which warrant a biopsy. One of the main challenges in prostate cancer is precisely identifying men with an aggressive disease that is at high risk for spreading to other parts of the body. Currently, patient-tailored approaches to prostate cancer diagnosis are limited and largely rely on patterns of genetic changes in the biopsy tissue. This offers only a snapshot of a much larger and complex disease process. Using spatial genetic profiling technology to characterise genetic changes that can be mapped back to their location within the prostate, we have gained a better understanding of the highly diverse disease process in prostate cancer. In this project, I aim to combine MRI with spatial genomic data and clinical outcomes using artificial intelligence to identify patterns of MRI changes that can be associated with more aggressive disease. This novel approach is termed radio spatialgenomics. This approach can potentially identify men who have suspicious areas on MRI that harbour more aggressive prostate cancer. These areas can be biopsied to improve diagnostic precision for clinically important prostate cancer and also offer opportunities for targeted interventions such as focal therapy and radiotherapy. Improving the accuracy of identifying aggressive prostate cancer, can better identify men suitable for more invasive treatment such as surgery. This can reduce the risk of over-treatment and side effects in others with low-risk disease.
In phase 1 of this project, I aim to merge MRI with genetic data. For this, I will use prostate tissue that has been surgically removed, archived and profiled for spatial genetic changes. Following exposure to preservation chemicals, the prostate tissue undergoes structural changes. I will use artificial intelligence techniques to address these changes when comparing the prostate images before and after exposure to the chemicals. Ultimately, this will allow a prostate region within the MRI scan to be matched to underlying genetic changes.
In phase 2 of this project, I will identify patterns of MRI changes in areas harbouring genetic changes associated with poor outcomes. Using computational modelling I will develop a digital tool to measure and assess MRI changes associated with aggressive disease.
In phase 3, I will evaluate the performance of the digital tool developed in phase 2 in patient cohorts with MRI and long-term clinical outcomes. My studies will provide valuable information on MRI changes in prostate cancer and how they can be correlated with underlying biology. This can improve how we provide personalised or tailor-made risk assessment when we counsel men newly diagnosed with prostate cancer. This project will be an important step towards setting up a clinical trial to evaluate the developed digital tool in guiding decision-making.